University of Strathclyde And Integrated Environmental Solutions Limited

To develop an optimisation control strategy and integrate it with the dynamic simulation environment and real-time building energy performance models.